The implications of Brexit for the UK's foreign policy trajectory: assessing the UK's alignment with the EU on foreign policy and its position as an

The implications of Brexit for the UK's foreign policy trajectory: assessing the UK's
alignment with the EU on foreign policy and its position as an independent global power. My PhD will analyse and assess the trajectory of UK foreign policy since 2016. The objective of my
research is to evaluate how much the UK has distanced itself from or aligned with the EU in foreign
policy, as a field which was less 'Europeanised' than other policies like trade and migration and assess
the global role and foreign policy identity the UK has attempted to carve. Indeed, foreign policy is
among the least 'regulated' policy areas in the EU and whilst there is a Common Foreign and Security
and Defence Policy, there is no qualified majority voting in the EU on foreign policy. Therefore,
foreign policy has always been a field in which EU member states had agency to make decisions
without seeking alliances in Brussels. As the dust over the Brexit debate and its implications settle, it
raises the question of how much the UK's foreign policy alignment with European partners has
changed through Brexit. Rhetoric aside is British foreign policy today more aligned with Brussels than
before, due to a host of international crises and challenges? And crucially, to what extent has the UK
embellished its aspirations of carving an independent global UK foreign policy identity?